Compliance and legitimacy in prison-based forensic psychology practices

The proposed study is an ethnographic study of prison-based forensic psychology practice, using legitimacy as an
analytical framework. Psychology practices such as risk assessment and cognitive-behavioural programmes are now a
pervasive part of UK imprisonment. Prisoners' decisions to (not)comply with these practices carry heavy consequences
for their release from prison. Therefore, prison psychologists wield considerable power. Theories of compliance with
psychology practices are limited to psychological explanations which insufficiently acknowledge power and penal
context. Wider prison literature has used legitimacy as an organising concept for understanding prisoner
(non)compliance and how power-holders respond. The study will explore prisoner (non)compliance with psychology
practices and its relationship to legitimacy, conceptualising psychologists as wielders of penal authority. It will use a
dialogic legitimacy framework to explore prisoner perceptions of legitimacy and how psychologists negotiate legitimacy.
The study will observe 20-40 units of practice (e.g. a unit might be one assessment) in two Psychology teams, mixing
observation and conversations/short interviews with the prisoner and psychologist throughout each practice unit. In-depth
interviews will be conducted with a smaller number of prisoners/psychologists, structured around legitimacy. The study
will contribute knowledge on legitimacy negotiation in a practice central to risk-based criminal justice